Birmingham City University and A F J Limited KTP 23_24 R3

To develop optimisation of IT systems for non-emergency patient and home-to-school transportation and minimise the environmental damage through bespoke application of cutting-edge Artificial Intelligence and Machine Learning based digital innovations.